Reliable Additive Manufacturing technology offering higher ProdUctvity and Performance (RAMP-UP)

Additive Manufacturing (AM) offers unrivalled flexibility in terms of part geometry, material composition and

production volumes. It could revolutionise the high value manufacturing sector and in particular the aerospace

industry, enabling complex, lightweight, high performance parts to be produced with less material waste.

Unfortunately, despite the clear potential, until recently AM has been largely restricted to the production of

prototypes and components for rig testing.

In the RAMP-UP project a comprehensive programme of experimental work will be conducted to address

the critical challenges which must be overcome for widespread adoption of AM for the production of “flying”

production parts within the civil aerospace sector.